PureMarine – Scalable multi-pollutant emission management system for retrofit and newbuild general cargo vessels

The maritime sector plays a vital role in global trade and economic development but remains one of the most challenging sectors to decarbonise. With growing pressure from international regulations and public demand for environmental stewardship, there is a critical need for innovative solutions that can drastically reduce harmful emissions from ships---particularly for short-sea and regional vessels operating around UK and European waters.

This project brings together a collaborative team consisting of H-DEUX (technology provider), Scotline (vessel operator), Solis Marine (naval architecture consultancy), and Better Boats (3rd-party-class-advisory) to assess the feasibility of deploying PureMarine on board <5000-tonne Scotline's general cargo vessels.

PureMarine is designed to capture a wide range of harmful pollutants including nitrogen oxides (NOx), carbon dioxide (CO2), and nitrous oxide (N2O) directly from the ship's exhaust stream. These pollutants contribute significantly to climate change, air quality degradation, and regulatory non-compliance. Unlike traditional systems that target single pollutants, PureMarine offers a compact, integrated solution that is both space-efficient and cost-effective---making it especially suited for vessels with limited retrofit flexibility.

The feasibility study will explore the technical and economic viability of integrating the PureMarine system into Scotline's vessel operations. This includes performance assessments using real-world emission data, naval architecture assessments to ensure safe integration, and early engagement with Better Boats (3rd-party-class-advisory) to identify regulatory pathways. The project aims to define a clear route toward Approval in Principle (AiP), setting the stage for a future full-scale demonstration.

In doing so, the consortium will deliver a scalable, class-compliant emission reduction solution tailored to the unique demands of short-sea shipping. This project not only supports the UK's Clean Maritime Plan and Net Zero Strategy, but also strengthens collaboration across the UK's maritime innovation ecosystem.

The outcomes will include a validated design, commercialisation roadmap, and clear technical pathway for reducing maritime greenhouse gas emissions. The project will also generate valuable knowledge on integration feasibility, which will be shared with the wider maritime industry and regulatory stakeholders to accelerate clean shipping transitions.